Reconceptualising the British Stage: The Rights of Post-War Theatre

This doctoral project aims to use human rights theory as a critical lens through which to analyse post-war British theatre, between 1945 and 2000.

This project will explore ways in which human rights law can illuminate new content and meaning in specific plays from the British theatre canon of this period. Focusing specifically on the rights to equality, freedom of expression and education (articles 1, 19 and 26 of the UDHR) and their employment within British society through legal mechanisms including the ICESCR, UNCRC, CEDAW and the ECHR, my research will examine how mainstream theatre contributed to the wider debate about rights; in particular through explorations of gender, race, class and sexual identity. My work will explore how the British stage reflected, and problematised, the cultural understanding of rights in different ways, at different moments in the 20th century. This research asks how the development of new legal norms may have affected the performative identity of British theatre since the United Nation's Universal Declaration of Human Rights.

Year One: Complete the bulk of my research. A content plan with breakdown of chapters and draft writing will be made by the end of this year.
Year Two: Complete written work, redraft existing writing and produce a final draft.
Year Three: Edit the research and produce a final copy by the end of the university's second term.